THF PathwAI

_That Figures ("THF")_ THF PathwAI (the name of this development) is a Ultra Wide Band Radio System (UWB system that uses complex radio waves to determine positions of objects inside buildings using triangulation) linked to a proprietary software solution that analyses staff and patient experiences in hospital outpatient departments, It will track and trace the journey of any user in real-time and will provide guidance for the least infectious path and alert the user in case of close proximity to other users (as well as tracing the same in the case of infections). It will also allow doctors to assess the most trodden paths for patients and staff when participating in a clinical pathway in an outpatient setting and optimise their interaction between medical staff and patients (behavioural, planned and ad hoc) and optimise their space and adapt new protocols.

The basis for this approach is that we use advanced positioning systems, already used by _THF_ in hospitals across the UK and Europe (125 sites visited to date and 50 of those in UK), and by using AI and machine learning on this data, and several other meta datasets, patients, staff and Hospital Management can automatically learn from, and respond to the positional data in real time.

Imagine you have an appointment in your local Hospital at 10am. You used to turn up half an hour early and be home around 3 in the afternoon having sat waiting for at least 2-3 hours (this is THF data and is based on data collected from 50 UK Hospitals collecting patient waiting time and pathway data). As a direct result of COVID-19 (Projections by the NHS Confederation show that the NHS waiting list is expected to rise from about 4.2 million currently to about 10 million by Christmas as reported in the BBC news on 10th June 2020) patients and staff are not attending Hospitals in the UK (The Yougov poll last updated on the 26th July 2020 shows between 40% and 50% of the people in the UK surveyed feared contracting COVID-19).

Now, with THF PathwAI in place, the staff in the clinic are aware of the areas where there is a build up of people traffic, where there are many entrances and exits with transmission risk, and patients for the day of your appointment are being routed via a specific path to ensure there is as small a risk of COVID transmission as possible. Meanwhile the AI machine is learning from the current clinic session and feeding the live results of that session into the dataset to support future decision making.

As patterns change and volumes of patients and staff on different days lead to different outcomes, hotspots, transmission risks and therefore "patient journey with lowest risk" may change and the team will be updated, which will in turn update patients and all participants will feel safe in the knowledge the THF PathwAI system has been installed to manage safer patient flow in their clinic in real time.